A research and development study of automated clinical note generation

Our vision is to create technology that is able to listen to the conversation between a healthcare professional (HCP) and a patient, and automatically generate the clinical notes. Our innovation lies not in the speech recognition, but in the novel natural language understanding of this dialogue, combined with an innovative expert translation system. The first use case will be generating clinical records in dentistry.